The origin of Calcium-rich faint-and-fast supernovae.

Calcium-rich supernovae (Ca-rich SNe) represent physics at the extremes of cosmic thermonuclear explosions. There is strong evidence that these events have white dwarf progenitors that explode due to the detonation of a Helium-shell around the star that triggers a runaway reaction. When the Ca-rich SN is at its brightest, the spectra of these transients are dominated by profiles of Helium absorption, and, as the light fades away, strong forbidden calcium emission punches through - hence the name. Recently, we have observed oddities in the shape of both the helium and calcium profiles in different Ca-rich objects that could uncover the origin of these events. We have seen helium travelling at two velocities that may suggest either a surviving companion to the explosion or strong winds from the system. For calcium, we have seen the emission much earlier than could be possible if it was synthesised in the explosion which suggests the calcium was formed in precursory events to the main supernova. Based on these observations, we believe that an AM CVn progenitor system is a excellent candidate, and in this project we will test this prediction. Using current data to explain the precise explosion mechanism, however, still evades us and efforts to characterise these events are limited by the relatively small number of discoveries and poor sampling with high quality follow-up data. This is about to change with the advent of three surveys that will revolutionise our view of the time-domain Universe. The Legacy Survey of Space and Time (LSST) at the Vera C. Rubin Observatory will scan the night sky with an unprecedented combination of depth, area, and cadence to discover more Ca-rich SNe in a single season than has ever been studied to-date. When combined with data from the La Silla Schmidt Southern Survey (LS4), the light curve evolution of these so-called faint-and-fast events will be sampled in such exquisite detail as to reveal early bumps in the explosion and undulations in the decline. Completing our trio of next generation facilities is the Time-Domain Extragalactic Survey (TiDES) at the 4m Multi-Object Spectroscopic Telescope (4MOST) which will use its ~2,400 fibre optic cables to collect spectral information on the chemical composition and dynamics of supernova explosions. All three facilities will become operational in 2025 and when all data across different domains are combined, we will be able to model the progenitor scenarios. This will be achieved by harnessing multi-dimension radiative transfer calculations to compare the synthetic spectra against observations to hone in on a progenitor candidate model. This model will then be tested against the statistical properties of the Ca-rich population by measuring the delay-time distribution (DTD). The DTD informs us of how long after star formation will one explode as a Ca-rich SN, and thus constrains progenitor systems into a compatible parameter space. This multi-pronged attack on uncovering the progenitors of Ca-rich SNe forms the basis of this project.